Activism woven into relations, imbued with emotion: the case studies of Chechen and Azerbaijani transnational activist networks

The primary research interest is to uncover
(1) how and why Chechen and Azerbaijani transnational activists create and sustain networks.

This inquiry includes the following sub-questions:
(2) what role do emotions play in transnational activist networks, and
(3) whatnarratives are produced in Chechen and Azeri activist communities?